Efficient end-to-end quantum machine learning strategies for imaging (CDT-QTE)

This project will study and explore the entire computational chain for near term quantum computers, exploring the interaction of classical dimensionality reduction methods with subsequent quantum encoding strategies, coupled with efficient quantum machine learning performed on the low-dimensional, encoded state. Depending on the task, this will be coupled to a novel statistical decoding stage that will convert quantum measurements back into classical information.